UK participation in the Athena Working Groups

ESA's Athena mission has established an extensive advisory structure to support the official Athena Science Study Team (ASST). This proposal will provide the funds necessary to ensure that UK scientists can participate fully in these working groups.

Potential impact
Impact of this activity will be measured in terms of the UK's contributions to Athena and the associated links with aerospace and software industries.